Nature Based Solutions Analytics platform for Financial Services

Our project is looking to provide detailed independent verification and audit of the impact of Nature-based Solutions (NBS) to mitigate climate change to the financial services sector thereby encouraging more investment in the companies pursuing sustainability as investors will have confidence that their money is being used effectively.